Lancaster University and Jeremy Benn Associates Limited

To extend and generalise a multivariate conditional exceedance model for flood risk and improve on existing prototype applications by including information about rainfall extremes.